Bumpe ECO: A bio-derived wearable smart garment to prevent stillbirth

Stillbirth affects approximately 1 in 244 births in the United Kingdom. Foetuses may exhibit signs of compromise as part of a stress response before stillbirth and a key indicator is a reduction in foetal movements.

Signs of compromise often occur only hours or at best days before foetal death, so it is highly likely to be missed by current monitoring practices, which are performed intermittently and usually require a pregnant mother to alert of experiencing a reduction in movement and actively seek professional advice.

It has been well documented that accurate and early identification of reduced foetal movements (RFM) and the ability to perform early clinical intervention may prevent stillbirth. Foetal movements have an important role in antenatal surveillance, but currently, there is a distinct lack of effective technology to objectively utilise this important marker of well-being in the clinical setting.

Currently, the burden of identifying RFM is on the expecting mother who has to attend A&E, where an initial check is carried out and if no abnormalities are found, the patient is discharged and advised to continue to monitor movements. There is clearly a need to provide an objective measurement of RFM and reassurance to expecting mothers through a non-invasive wearable solution.

Radical Fibres (RF) and KYMIRA have developed a wearable foetal movement monitoring device, BUMPE, embedded with a multi-sensor system that monitors 24-hour continuous foetal monitoring.

However, the product has hit a critical standstill in its development: the active nanofibre sensor material used, polyvinylidene fluoride (PVDF), is under threat because it is manufactured from a forever-chemical (PFAS; polyfluorinated alkyl substances). These man-made chemicals build up in our bodies and environment, they do not break down. As a result, they are being phased out and banned.

This Innovate UK feasibility grant will support RF and KYMIRA to move BUMPE away from these chemicals to bio-derived alternatives. The continued success of our technology relies on redeveloping it using a suitable bio-derived material and with a sustainable lifecycle. This is a significant technological challenge, as the replacement material is required to have comparable properties.

Using a wearable monitoring device for foetal movement outside of a hospital is an innovative practice that will revolutionise the way care is delivered to pregnant women who experience RFM. This is an unprecedented use of wearable technology in a clinical setting, that will remove the risk of subjective assessment and save lives.